Cyber Oct13

As a new and growing business we wish to establish the foundations at an early stage to ensure we grow in a secure manner.With the potential for cyber attacks growing, a Cyber Security Innovation Voucher would safeguard us by allowing us to use an external provider. An external consultant providing a cyber security audit to ensure that our systems for data security and web traffic management are sufficient could prove vital for the future of our company.